Restoring the creep resistance of steel following exposure to high temperatures

Metallic components, such as pipes used in power/chemical plants and aero engines, exhibit
creep deformation when consistently exposed to applied stress at high temperature
environment. Consequently, they suffer from microstructural and mechanical deterioration
during service, leading to a shortened operational lifespan and increased operational costs.
My research will be focusing on developing an innovative heat treatment method employing
pulse electric current technology to recover the microstructural damages induced by creep
deformation at elevated temperature and extend the service life of steel components.
In my recent job, I was involved in performing engineering assessment on a high
temperature steam piping system that is connected to a furnace and is made of carbon steel.
The original design temperature has a good allowable stress, however will be entering creep
temperature regime with the intended future condition and significantly reduce the
allowable stress. As the equipment has been in service for almost 50 years, the piping system
has possibility of fatigue from previous operation considering scenario like equipment trips
and plant shutdown. In addition to that, there were about 40 slip on flanges in the whole
piping system that have possibility of cracking at elevated high temperature. The assessment
was performed to calculate the creep life of the piping system and determine the probability
of failure due to creep using company's specific procedure and industrial guidelines.
The main key finding in the assessment is creep damage increases with reduction of pipe
size. The thickness of a pipe increases with the increase in size. This causes an increase in the
effective area, reducing the stress level and consequently provides more creep resistance
compared to a smaller pipe with thinner wall. It is also found that the creep damage is
depending on the actual temperature of the material. As it is quite a long piping system,
there were some thermal losses along the way and reduces the actual temperature at the
piping which has resulted to higher calculated creep life. These findings are significantly
important for the project that I will be working on and will be very useful in driving my
research.
It is a common practice in the industry to evaluate the economic advantage while designing
a plant or equipment. Most cases that I have seen so far apply periodic replacement for the
components that are exposed to elevated temperature. Therefore, the outcome of this
project will reduce the gap in the industry and provide an alternative solution that would
benefit the industry in long run from design and maintenance perspectives.
My first priority prior starting this project is to get very good grasp on the fundamental of
materials science and their behaviour under certain temperatures. Deep understanding on
the fundamental before going deep into the subject is very crucial for an effective and
comprehensive research. Apart from that, this approach will address the knowledge gap I
may have as there will be a lot of questions generated along the way to ensure that every
aspect is well covered and understood.
Next is to discover on materials that are commonly used in the industries and the driver for
the material selection other than high temperature. This will give me more appreciation on
how the industry will benefit the outcome of my research and whether it is a practical
approach to be proposed. I will also spend some time in looking for any other research that
was previously performed to determine the gap between what was studied vs. how the study
was being implemented in the industry if that is the case. Otherwise, I might also need to
understand to what extend that the studies were performed and how would my research
address the gap.